Interactions between biodiversity conservation and poverty alleviation

Biodiversity conservation and poverty alleviation are both essential aspects of Sustainable Development Goals
(SDGs), which are interconnected issues (Barrett et al., 2011; Blicharska et al., 2019; Schaafsma et al., 2021).
Geographically, global extreme poverty and biodiversity hotspots are highly overlapping (Fisher and Christopher,
2007), yet simultaneously addressing these two priorities can be challenging, especially in developing countries
(Adams et al., 2004; Esteve et al., 2021). Conservationists are concerned that the current efforts to alleviate
poverty may lead to the end of biodiversity (Roe and Elliott, 2004), while developmentalists argue that conservation
interventions tend to compromise the livelihoods of poor people in rural areas (Aggarwal and Dan, 2020). The
potential trade-offs or co-benefits between biodiversity conservation and poverty alleviation are not well understood
and require further research.